SpyTCR-RBNP - Engineering a highly targeted and biocompatible drug delivery system for solid cancer treatment

SpyTCR-RBNP - A novel drug delivery system combining cancer-targeting TCRs with biocompatible red blood cell-derived nanoparticles (RBNPs) to dramatically increase the effectiveness of advanced precision medicine treatments and immunotherapies.